Solving the problem of desktop remote collaboration being unable to cope with complex design and planning work- Project Synapse

nuVa is a virtual meeting solution to the challenges of remote work brought on by the pandemic. Though fine for many uses, tools such as Zoom and Microsoft Teams, by limiting the breadth of human interaction, impede the creativity and innovation that are crucial for organisations to succeed and stop many designers and engineers from working effectively at all.

Through its unique digital environment, powered by research from MIT and the University of Cambridge, nuVa technology delivers the richest virtual meeting experience available today. While nuVa's potential has been proven with key corporate & public sector customers, this project will transform our market offering to global markets, while enhancing nuVa's virtual meeting experience through AR and AI technologies. nuVa then becomes a real alternative to in-person meetings: boosting innovation and creativity, while cutting costs and pollution from travel and allowing organisations to recruit in a completely geographically independent way.